The NHS Data Matryoshka: Progressive Synthetic OMOP Data Layers for Secure Health Research Collaboration Across UK TREs

Context
NHS hospitals hold extraordinary health data that could accelerate medical breakthroughs and improve patient care. Yet accessing this data remains painfully slow. Researchers wait months for approvals, then work within secure systems that constrain collaboration. More importantly, patients and the public have little visibility of the health information held within these enclaves.
Synthetic data offers a solution: artificial datasets that mimic real patient data without containing actual patient information. But Current tools fall short. They are either opaque "black boxes" that lack the transparency NHS information governance teams need to assess risks, or oversimplified systems that cannot handle the complexity of electronic health records.
NHS information governance teams need transparent systems. NHS analysts need tools designed for real-world healthcare data. Both need practical pathways that work within existing NHS structures.
Our Solution: Progressive Data Layers
Like a Russian nesting doll (Matryoshka), we propose progressive layers of health data using OMOP, the interoperable format being adopted across UK health systems.

Public Synthetic Data: Created transparently from summary statistics using differential privacy. Straightforward approval because generation methods are fully visible. Valuable for understanding data structures, testing methods, and education with no access controls needed.

Private Synthetic Data: Generated using complex algorithms that learn from individual patient records whilst creating entirely artificial data. Less transparent generation but maintains privacy budgets. Provides high-fidelity data for serious research with lighter access controls than secure systems.

Real Data: Actual patient information within existing secure controlled environments, reserved for final research stages after full approvals.

Aims and Objectives
In partnership with patients and public, NHS information governance and data teams, privacy experts from the Alan Turing Institute and UCL's leading Trusted Research Environment group, we will provide comprehensive technical tools and governance frameworks for progressive synthetic health data sharing.
We will:

Extend our proven technology (SQLSynthGen) to handle the complexities of OMOP, the standard for hospital electronic health records
Create transparent governance models enabling NHS information governance teams to make safe, rapid decisions about synthetic data releases
Establish systematic evaluation methods determining what research can be accomplished with different synthetic data types
Build sustainable training programmes for NHS data analysts and information governance teams
Demonstrate real-world applications connecting London NHS partner hospitals to our regional secure data environment
Develop reusable templates and workflows for adoption across UK health systems

Potential Applications and Benefits
We focus on implementation, not theory. Excellent synthetic data tools exist, but practical pathways aligned to NHS Information Governance and the skills of NHS data management teams are missing.
We have both a proven technical implementation at University College London Hospital working with >1 million health records, and proven governance frameworks already being rolled out NHS hospitals across North Central London.
Our vision is that every NHS healthcare provider maintains a publicly accessible synthetic version of its data assets. This enables open conversations between academic and industry researchers, NHS staff, and patients. Research teams can coordinate partnerships and rapidly design analyses externally before accessing secure environments. Results from private data can be checked and validated transparently.
Excellent synthetic data tools already exist, but excellent synthetic data pathways aligned to NHS Information Governance approvals, and the tools and skills of NHS data management teams are missing.
We have proven we can solve this locally, and we now seek support to extend this nationally.